Internet of Assets

Senseye is developing a software product to exploit the 'Internet of Things' and revolutionise
the asset management market by creating an 'Internet of
Assets'. The aim is to open up the benefits of $5 billion market to those currently not served
by the market, smaller operators and less technically-minded businesses whilst adding new
advanced predictive capabilities. The initial target market is agriculture which has been
suffering from falling yields, increased costs and continuous uncertainty. This proof of
concept will explore the market need and value proposition of applying such a solution to this
market.